The University of Hull and Veracity Healthcare Limited KTP 25_26 R2

To develop an affordable, scalable Responsible Artifical Intelligence-powered incident reporting and investigation system that is sector-specific, aimed at enhancing patient safety. It will streamline care staff reporting, and improve regulatory compliance, driving timely, data-driven responses to strengthen service quality and operational efficiency in incident management.